Using eDNA to assess how types of temperate and tropical marine habitat restoration (seagrass/mangroves) and protection (MPAs) provides essential fish

This PhD will ask the following question: Can eDNA sampling be used to define inshore essential fish habitat (EFH) by analysing temporal and spatial variables that predict fish (species/assemblage) biodiversity indices? The fieldwork will be done in contrasting temperate (Scotland) and tropical (Sri Lanka) habitats to be able to test ecological generalities between habitat characteristics and biodiversity.

Seagrass, kelp and lochs in temperate water and mangroves in tropical waters are assumed to be essential habitat for higher egg/larval fish survival but little is known about what characteristics of nearshore habitat promote juvenile fish biodiversity. What this PhD will explore, with field and lab work, is whether the drivers of good habitat is as simple as the size and complexity of habitats where activities such as seagrass restoration are all that is needed to increase fish species survival? Or is it a more complex relationship and higher survival and therefore higher biodiversity, dependant also on the age of habitat, sediment type, shape/slope of nearshore bathymetry (potential maximum wave height), retention of water masses, distance (and prevailing currents) to predictable, highly productive offshore frontal areas?

There is so much we don't know about the essential habitats required for juvenile fish. Therefore, this study will employ compare and contrast studies, utilising eDNA metabarcoding to measure biodiversity across temperate and tropical systems, exploring ecological proof of general rules of habitat suitability for essential fish habitat (EFH).
This project will have 3 impactful outcomes:
1) Answering pressing questions of best methodology: This project will provide evidence towards answering the important questions as to whether eDNA can provide a rapid and non-damaging method for identifying the use of inshore areas by fish as nursery grounds. This would allow upscaling the surveying and monitoring effort for these crucially important habitats. This project will test new sampling methods/techniques for eDNA to directly produce juvenile fish biodiversity (alpha and gamma) indices.
2) Providing Evidence of what makes essential fish habitat for juvenile fish: The project will provide the data to determine whether there is solid evidence that restoration of specific habitats such as seagrass/mangroves and the level of protected areas promotes settlement and use by juvenile fish compared with nearby unrestored / unprotected /damaged areas. The project will also provide evidence of predicable values of fish biodiversity (alpha and gamma) levels and the levels of restoration/quality of habitat (age/size/density of seagrass/mangroves).The project will also provide the answers to the need (or not) of oceanographic links to nearby areas of high productivity to predict higher levels of fish biodiversity and therefore help to prioritize the best areas for protection/restoration.
3) Finding ecological general rules /universal principals: Using the ability to compare and contrast temperate with tropical locations, this project allows the potential to test ecological rules and determine if there are universal principles of what makes the best characteristics of habitats that provide areas of high juvenile fish biodiversity.